EIS Board

A novel system for the detection of corrosion defects under thermal insulation based on Electrical Impedance

Spectroscopy (EIS). It addresses the problem of detection of corrosion under thermal insulation especially that

covered with thick, heavy lagging and surrounded with an outer metal cladding. Water which enters can collect

and be trapped accelerating the corrosion process especially at high temperatures.

Most current SoA requires often requires the removal of the underlying insulation, are expensive, slow, highly

localised, are usually labour intensive, and often involve shutting down operations. Our approach -

•Does not require the removal of thermal insulation

•Can scan the entire surface of very long lengths of insulated pipeline instantaneously

•Is quick and relatively inexpensive to install

•Can detect both sudden catastrophic leaks and breaches

•Provides a complete real-time 24 hour corrosion monitoring system in large, dense pipeline networks.